Cardiff University and Gluco RX Limited KTP 22_23 R1

To develop a design-to-manufacture, patient-friendly, non-invasive continuous blood glucose monitor. It will be attached to the upper body via a biocompatible adhesive and generate accurate, real-time measurements of blood glucose.